Intelligent Factory Process Monitoring and Scheduling in Industry 4.0

This research is in partnership with Siemens Congleton and aims to help the factory inform future technological choices with the goal of becoming an Industry 4.0 environment. A priority for Siemens is minimising the disruption to existing processes. As such, two research approaches have been explored: scheduling and machine health monitoring. A novel scheduling algorithm has been developed for generic factory environments that include manufacturing setup times. Alongside this, a wave soldering machine has been chosen as a use case scenario for health monitoring. A test bench analogue has been created to test a vibration monitoring Change Point Detection algorithm, which is being developed further into an online health monitoring method.